Magnetic and Plasma Signatures of Solar Flares

Using numerical, analytical and computational techniques to analyse and find the magnetic and plasma signatures of solar flares.
The large amount of data being collected from the sun will be analysed to gain a better understanding of the cause of solar flares.